Optimisation of micro biogas upgrading system

Capital costs for small scale biogas upgrading are currently too high for the emerging micro anaerobic digestion market.

Research is needed to model and optimise a low cost micro upgrading option to ensure economic feasibility.

Maintaining affordability is always a challenge when scaling equipment, however, a breakthrough in this area will represent innovation, allowing small-scale users to benefit from being able to use upgraded biogas in a wider range of gas appliances.

We will demonstrate the technology resulting from this research at one of our demonstration plants in central London, where potential clients can view it in operation.